The UK Centre for Tobacco and Alcohol Studies (UKCTAS)

Cigarette smoking and harmful use of alcohol are major preventable causes of early death, disease, accidents and injury in the UK. Although the health effects of smoking have been widely recognised for decades, active and passive smoking still kill over 100,000 people and cause over 160,000 new cases of illness in children each year. Half of the 10 million smokers in the UK today will be killed by their smoking unless they stop. In contrast to smoking, alcohol consumption in the UK has increased markedly in the last thirty years. Ten million people in the UK now drink alcohol to harmful levels, and alcohol causes over 15,000 deaths, 1 million hospital admissions, and accidents and violence that together cost our society more than £20 billion each year. Like the effects of smoking, these harms affect the poorest in society most. Also like tobacco, alcohol consumption is driven by very powerful multinational industries with substantial political influence. It is therefore essential to find better ways to prevent smoking and harmful use of alcohol, now and in the future, and to prevent commercial interests from undermining these actions.

Much has been learnt from the successes of reducing smoking prevalence, and many successful tobacco strategies can be applied to prevent alcohol harm. However, alcohol strategies must also take account of the fact that while smoking is dangerous at all levels, low levels of alcohol consumption do not have equivalent health harms to tobacco. So while tobacco policy can be pursued with the aim of eradicating smoking from society, alcohol policy has to aim to prevent consumption to levels that cause significant harm to the user, or to others.

This proposal aims to address these problems by bringing together leading tobacco and alcohol researchers to build on success in tobacco research over the past five years by creating a new research centre, the UK Centre for Tobacco and Alcohol Studies (UKCTAS), to study new ways to prevent tobacco and alcohol-related harm, and promote their implementation. Since 2008 we have applied this approach in smoking prevention through the existing UK Centre for Tobacco Control Studies (UKCTCS), and achieved significant impacts on tobacco policy and practice (see www.ukctcs.org). We now propose to continue our tobacco work and to establish a major new focus on alcohol, by incorporating leading international alcohol researchers into the new Centre. Our work will aim to:

1. Understand and identify preventable reasons why people smoke or use alcohol to a harmful degree, and improve understanding of the health impacts of these behaviours

2. Understand and develop better population measures to to reduce smoking and harmful use of alcohol

3. Develop and implement better individual health interventions to prevent smoking and harmful use of alcohol

4. Develop and apply harm reduction strategies for those otherwise likely to continue to smoke or sustain harm from alcohol

5. Understand the tactics of the industry to encourage tobacco and alcohol consumption and thus undermine health policy and practice

6. Use the outcomes of our research to work, with other professional and public groups and individuals, to improve UK and international action to prevent smoking and harm from alcohol

We will also aim to further develop our training and development of academic, policymaker and practitioner capacity for tobacco and alcohol work in the future, and to establish UKCTAS as a self sustaining Centre by the end of the five-year funding period. The main benefits of the Centre will be the achievement of sustained reductions in harms to individuals and society from tobacco and alcohol use.

Technical abstract
Our objectives will be to determine:

1. What are the determinants and risks to individuals and society of tobacco and alcohol use; can current theorisation of tobacco use and behaviour change be applied to alcohol?

2. How can population-level policies and interventions be used to maximise prevention of harm from tobacco and alcohol use?

3. How can face-to-face interventions to promote smoking cessation and reduce excessive alcohol consumption be improved; and their delivery and uptake maximised?

4. How can harm reduction strategies be applied to prevent harm from tobacco or alcohol in people otherwise refractory to behaviour change?

5. What are the political, social and ethical barriers to more effective tobacco and alcohol policy and how can these be overcome?

6. How do multinational industries influence consumers and regulators to maximise profitability; can policy address conflicting health and commercial interests?

7. How can health inequalities caused by smoking and alcohol be reduced?

8. How can we exploit the power of newly available electronic health datasets, and advances in analytic methods, to enhance this work?

9. How cost-effective are measures to prevent smoking and harmful use of alcohol; what are the wider economic costs and benefits of prevention?

We will use methods from a spectrum of skills and disciplines including clinical and health psychology, functional neuroimaging, observational epidemiology, pharmacology, clinical trials, complex interventions, health services research, e-health data analysis, documentary analysis, genetics, economics, health economics, impact assessment, policy development and evaluation, advocacy, qualitative methods, social policy research, social marketing, ethics and statistics. Our work will lead to policy and practice changes that reduce the prevalence of smoking and harmful use of alcohol, and hence the mortality, morbidity and wider costs to individuals and society they cause.

Potential impact
Who will benefit?
The main beneficiaries will be [1] current smokers and users of alcohol, and their families, peers and wider society, for whom the direct and indirect health effects, financial and opportunity costs of smoking and harmful use of alcohol will be reduced; and [2] children/young people for whom future smoking and harmful use of alcohol, and the consequent impacts on society, are prevented. The disadvantaged groups currently most affected by the burden of harm from tobacco and alcohol use will benefit the most. Intermediate beneficiaries will include national and local government and politicians, other policymakers (eg Behavioural Insight Team, Department of Health, National Institute for Health and Clinical Excellence), advocacy groups in the UK (eg Alcohol Health Alliance and Action on Smoking and Health) and internationally (eg World Health Organisation, European Network for Smoking Prevention); and charities (eg British Lung Foundation, CR-UK, British Heart Foundation) who use and apply our findings to generate policy change. Health service commissioners and providers will benefit from improved service designs and delivery models; local government and national enforcement agencies from evidence on pricing, access, illicit supply; schools from improved health promotion resources; industry from harm reduction collaborations and consequent economic opportunities; and other academics for insight into successful behaviour change development and application. Intermediate beneficiaries will also benefit from our training opportunities.

How will they benefit?
Smokers, and people who misuse alcohol, will accrue a range of health and other benefits. Half of all regular smokers die from smoking, and every year of smoking after the age of 35 reduces life expectancy by three months; smoking also exacerbates poverty. Smokers who quit smoking, and young people who do not start smoking, thus enjoy massive benefits in quality and quantity of life, wealth and productivity; this will also benefit their families, friends and wider society who also benefit from reduced passive smoke exposure. Society will benefit from avoiding environmental damage arising from tobacco farming. Similar arguments apply to alcohol: moderating alcohol intake will improve quantity and quality of life, to personal benefit and to the benefit of family, friends and wider society, all of whom also benefit from a reduction in alcohol-induced accidents, violence, neglect, and disorder. Reducing tobacco use and the harmful use of alcohol will also substantially narrow social inequalities in health. Since many of the impacts of both tobacco and alcohol are rapidly reversible, benefits will accrue almost immediately after successful behaviour change. Wider society will benefit from the increases in health and productivity that ensue, and from the reduced financial and opportunity costs arising from smoking and harmful alcohol use. Intermediate beneficiaries will benefit from provision of and access to high quality research and policy work, and for alcohol, the efficient translation of successful smoking prevention policy into prevention of alcohol harms. We will continue to publicise our research findings widely through academic and lay media, and hence will influence academics and policy makers nationally (as in development of effective alcohol policy) and internationally (eg in implementation of the WHO Framework Convention on Tobacco Control). Industries engaging in nicotine harm reduction, an area in which the UK now leads the world by creating an environment in which harm reduction is now embraced, will have an opportunity to capitalise on massive global demand and markets for alternative low-hazard nicotine products. Through our training courses for professionals as well as academics we will increase awareness and skills in the areas of tobacco and alcohol, and build capacity to address these and related behavioural problems in the future.